Are people with psychopathy morally responsible for the harm they cause: A philosophical account of psychopathy and moral responsibility.

My project develops a novel philosophical account of psychopathy and uses it to shed new light on whether psychopaths are morally responsible for their actions. There has been much discussion about the nature of psychopathy and moral responsibility in the literature, but in my view none of the extant discussion gets to the heart of the issue. Psychopaths have a variety of cognitive and emotional deficits, but I will argue that the two core features of psychopathy are impulsivity and a lack of empathy.

My project argues for the hypothesis that we can best understand psychopaths in terms of their inability to care both about their future selves and other people. In light of this, I will then investigate whether psychopaths are morally responsible. My project will defend the idea that there is an important connection between future self-interest and moral responsibility, and since psychopaths lack the ability for future self-interest, their moral responsibility is diminished.

Birmingham is the best place to conduct my research because the philosophy department will open its Centre for Philosophy, Psychology and Psychiatry in 2019, which will be indispensable for my project. UoB has an excellent Institute of Mental Health and a world-leading reputation for empirically informed philosophy of mind. I'll be supervised by Prof. Hanna Pickard (Birmingham) who is a world-leading expert in philosophy of psychiatry and psychology, and has worked on moral responsibility and psychopathology. My secondary supervisors will be Dr. Ema Sullivan-Bissett (Birmingham) who works primarily in philosophy of mind and psychology, and Dr Benjamin Curtis (Nottingham Trent). As well as
having an expertise in moral philosophy and metaethics, Dr Curtis is currently working on ethical issues in medicine and clinical contexts.